A tournament system to increase student engagement in an educational mobile game.

We are the creators of a mobile application featuring 9 educational mini-games, designed to help children between the ages of 7 and 13 to master arithmetic, fractions, geometry, and coding. Our app has been downloaded over 500k times and is currently free as we continue to debug and improve it. We plan to monetise our games through a freemium model.

Our most popular activity, the Racing Game, lets users compete against an AI-controlled car. Each correct answer to a mental math question grants a speed boost to the player's car.

We aim to create weekly online tournaments that ranks users based on speed and their points, driving organic growth and giving us a unique competitive edge in this large but crowded market.